FABB-HVDC (Future Aerospace power conversion Building Blocks for High Voltage DC electrical power systems)

Establishing a globally competitive, UK centric supply chain with leading edge technology to support the more environmentally sustainable, more electric future of aviation. Future Aerospace power conversion Building Blocks for High Voltage DC electrical power systems (FABB-HVDC) is a collaboration pulling together domain and aerospace industry expertise, involving systems integrators, second and third tier suppliers (including an SME), leading universities and a Catapult.

The project is led by TT Electronics Power Solutions in partnership with Safran Electrical and Power, Aero Stanrew (a TT Electronics group company), the University of Nottingham, the University of Manchester, Mage Control Systems, and the Compound Semiconductor Applications Catapult. The project is focused on development of technology supporting electrical power conversion and electric machines for future more electric and all electric aircraft operating at higher voltages. FABB-HVDC primarily addresses challenges in higher voltage DC systems required by large commercial More Electric Aircraft operating at altitudes of 40-45,000ft, and considers modular design re-use, system integration, fault-tolerance, lightweight thermal and structural elements, multi-disciplinary analysis, smart control and monitoring, and overall efficiency. Outputs will include high DC input voltage converters and more integrated, fault-tolerant electrical machines.